The Dynamics of Nationalist Evolution in Contemporary Spain

Spain is arguably the most decentralized polity in Europe, yet devolution has not satisfied even many moderates in the Catalan and Basque nationalist movements. Nationalist parties are coalitions, composed of tendencies and factions identified with different autonomy/independence agendas and torn between temptations to radicalise their demands or to aim for stable territorial accommodation with central government. The project aims to explain shifts in one direction or the other.

Much of the literature on the radicalization of nationalist movements emphasizes centre-periphery tensions. This project will inquire additionally into other dynamics: competition between nationalist parties and other party system influences in the Basque and Catalan regions; trans-regional influences in Spain's asymmetrical system of decentralisation encouraging parties to obtain the same or greater powers for their 'autonomous community' as those devolved to other regions; and European/global influences including nationalist experiences in other countries.

The prime focus is on two regions where nationalist parties have dominated devolved government for most of the last 30 years and often been key to Spanish government formation/endurance (decisive electoral victories by Spanish parties in general elections having been rare over the last 20 years). While consideration will be given to the impact of the Spanish experience across other European states, Spain is a particularly valuable 'laboratory' because of the high political importance of nationalist parties there and the scope for comparative analysis of the Basque and Catalan cases (differentiated in part by terrorism) regarding the ways in which different dynamics shape political behaviour, thus overcoming a potential shortcoming of the country case study approach: excessive specificity.

Extensive use will be made of elite interviews with subjects from Basque and Catalan parties, media coverage of nationalist politics, public opinion surveys and documents outlining party policies and strategies. This material will be analysed qualitatively and comparatively to interpret the positions of parties and internal factions as they have developed over the period, looking throughout for evidence of drivers (towards radicalisation or territorial accommodation) among the dynamics referred to above. The applicant has huge experience of interviewing Spanish politicians, party officials and diplomats and has built research networks involving both other researchers and practitioners in earlier projects. His ease of access to elite subjects is crucial to the attainment of the objectives.

Content analysis of documentary sources (party congress documents, media interviews, speeches, articles by nationalist politicians, items on party websites) will be one approach. However, personal interviews will be fundamental as a means of going beyond official positions. Questions will be specific to issues and events in order to discourage over-general responses. By securing several dozen interviews in each region, it will be possible to grasp diversity within as well as between parties; various politicians and officials will be involved from each party. Besides interviewing nationalists, a smaller range of PSOE and PP representatives, along with academic experts and journalists, will be interviewed in Catalonia, the Basque Country and Madrid to obtain third party impressions of trends, motivations and objectives in nationalist parties.

To contrast elite positions with the views of nationalists more generally, and to take account of the prevalence of dual identities in the regions concerned, use will be made of existing survey material, obtainable from the Centro de Investigaciones Sociológicas, regional governments and universities. Analysis of trends in public opinion in Catalonia and the Basque Country (Euskadi) will enable comparison to be made between the opinions of nationalist party voters and leade

Potential impact
The project will be of benefit to national policy makers and analysts engaged in plans to reform existing devolved structures of government, for it will provide some of the context that they need to interpret the behaviour of nationalist movements, especially regarding the dynamics behind the demands they make, the acceptability of reform ideas in ethnically-mixed communities and the broader viability of reforms. It will shed light on circumstances in which nationalist movements may become drawn into attempts at long-term, stable territorial accommodation and alternatively may come to adopt more radical agendas.

There is some tendency among policy makers to judge nationalist movements on the basis of party leader discourses and actions, whereas this project will encourage a wider focus of analysis seeing leadership initiatives in the context of the diverse dynamics affecting communities where 'plurinationalism' exists. In this way, the envisaged benefits will be found in the effectiveness of devolution policy and more general management of centre-periphery relations, by helping to identify formulas that meet with a critical mass of acceptance and legitimacy in regions where the issue of decentralization currently divides populations, notwithstanding the prevalence of dual identities.

Through the importance of public policy, the project will have an impact also on issues of general wealth and culture, given the potential of excessive devolution formulas to generate administrative dysfunctionality and economic inefficiency, and for radicalisation to polarise societies, deter financial investment and bring demographic loss through emigration from regions (as in the Basque case).

Within the UK, non-academic beneficiaries are expected to be found in the Cabinet Office (in relation to the Structural Reform Plans adopted in July 2010) and in the Ministry of Justice with its interest in strengthening democracy and modernizing the Constitution. In Spain, they will be found in the Moncloa (PM's Office), the Ministry of Territorial Policy and Public Administration and Ministry of the Interior, as well as among nationalist and regional political elites. They will also be found in the European Commission (DG Regional Policy) and the European Parliament.

A specific impact will be the encouragement of policy learning, notably between the Spanish and UK cases, building upon the initiative of former Scottish Secretary John Reid who visited Spain for this purpose in May 2000. Both states face demands from within nationalist movements for referenda to be held on sovereignty issues, as a result of pressures within or upon nationalist parties for such consultations to take place. So far the transnational comparative perspective has been largely absent from policy debates about how to respond to such pressures.

A further impact would be to encourage transversal, comparative analysis of devolution across regions, not only among policy makers but also among experts. Dedicated think tanks and research centres in regions have a strong tendency to focus on their own specific (Basque, Catalan) case. Cases in point here include the Institut d'Estudis Autonomics in Barcelona and the Instituto Vasco de Administracion in Vitoria.

Such benefits from the research would begin to have impacts very quickly since the envisaged workshops would involve practitioners as well as fellow researchers and thus the outcomes would reach some beneficiaries even before research articles began to disseminate research findings through journal articles. An electronic newsletter would be used to communicate with those interested in the research findings. These are of immediate interest to user groups, owing to 'second round' devolution already being high up on government agendas in several European countries, or being temporarily placed on hold in the context of recession, thus affording an opportunity for further consideration before reforms are undertaken.